Kingston University Higher Education Corporation and Places for People Leisure Management Limited

To develop a nationally agreed system for the quality assurance of exercise in managing age and obesity related chronic diseases, using novel movement sensor technology.